The State of UK Retail Places

Structural changes in retailing have been reflected in a long term change in the geography of retail activity in the UK. A growth of large scale formats in edge- and out-of-town locations over thirty years has been accompanied, more recently, by a rapid expansion in non-store retail sales. While overall retail sales were growing, the impact of these changes on the mix and relative health of shopping provision was to some extent concealed. But from 2008, as overall retail sales fell, the differential geographical impact on sales has become more apparent. In particular, the long term decline in the proportion of overall retail sales which takes place through town and city centres has accelerated. This issue has attracted significant attention from policy-makers.

In thinking about the needs of town and city centres, we need to be clear that this is not just an issue of 'town centres versus out of town'. The reality is more complex, not just because town centres differ in their scale, retail mix, quality and character - and therefore degree of vulnerability, but also because the contribution of other drivers, ranging from demographic change, rigidities and inertia in urban commercial property markets, the targeting of town centre shopping schemes, the increasing penetration of non-store sales, and not least the recession, have led to a complex interplay of forces - what one property developer called 'a Rubik's Cube of an issue'.

We are not short of rhetoric and opinion on the future of retail places. We are short, however, of rigorous, evidence-driven analysis. This timely project seeks to combine the data resources of the relatively recently-established Local Data Company with the 25 years' experience and academic rigour which characterises the work of the Oxford Institute of Retail Management, based at the University of Oxford's Said Business School, to produce a 'State of UK Retail Places' report. The Local Data Company (LDC) is a UK leader in retail location data and insight, combining field researchers and bespoke software. LDC surveys each retail premise every 26 weeks, tracking who is opening and who is closing; the history of each premise; and exactly where the 45,000 vacant retail units in the UK are located. The Oxford Institute of Retail Management has a track record of producing

The project seeks to produce the first in what could be a series of annual analyses of UK retail geography. In particular, the project will explore the changing character of retail places and consider the continued relevance of 'hierarchies' of centres; develop measures of vulnerability and resilience for places; look at short term change as well as considering what UK retail places might look like in five years time given what we know about present trends and drivers. A subsidiary output will be the development of a data set which will have the potential to act as a Town 'Tool Kit' that will enable retail places to better understand how they are evolving against national trends.

Potential impact
Who will benefit from this research?

1. Policymakers at both national and local government level
2. Real estate investors, professionals and analysts
3. Retailers
4. Academics engaged in retail, real estate or in research into the spatial nature of commercial activity

How will they benefit from this research?

1. Policymakers. The economic and social consequences of changing spatial distribution of retailing activity has been of longstanding concern to both national and local policymakers and have been reflected in a plethora of guidelines, statutory instruments and other forms of regulation designed to achieve particular outcomes in spatial terms. Most recently, this has been focused upon measures to address the decline in UK high streets. But much of this policymaking has nevertheless occurred in the absence of empirical data and analysis of the distribution of retail activity. Evidence-based insight will improve the quality and precision of financial incentives and regulatory intervention designed to support or develop retail places.

2. Real estate investors, professionals and analysts. As major stakeholders through their ownership of and investment in retail places, real estate professionals will benefit from more accurate, timely and comparable analysis of the geography of retail provision in the UK, permitting better informed decision-making over investment opportunities.

3. Retailers. Many large retailers are re-evaluating the extent and distribution of their investment in real estate as a result of: the economic downturn, the growth of multichannel retailing and e-commerce and the redistribution of discretionary spending into superstores and out of town general merchandisers. Smaller retailers need a readily accessible means of understanding how the locations in which they are trading are evolving. Both types of retailer will benefit from being in the position to make better informed decisions as a result of this research.

4. Academics etc. There is a rich vein of work amongst academics interested in the spatial evolution of retail places. In that it provides evidence-based analysis, this research will directly assist scholars in their understanding of the changing spatial nature of commercial activity.